Identifying gene regulatory networks associated with response to water stress in Brachiaria and developing genotype and phenotype ontologies for forage grass species

Technical abstract
1. To develop an understanding of the gene networks involved in early-stage water stress responses in the tropical forage grass Brachiaria.

2. To define and address the challenges in adapting and developing plant ontologies that are informative for forage grass species.

3. To collaborate with and integrate this work into existing efforts to establish comprehensive ‘omics’ resources for Brachiaria.

4. To establish mutually beneficial longer-term collaborations between Aberystwyth University and CIAT for furthering scientific advances and enhancing the societal and economic benefits that can be obtained from forage grass research.